Intelligent Digital Twin Platform for Climate-Neutral

Data center growth, propelled by the digital economy, Industry 4.0 and the widespread adoption of compute-intensive Artificial Intelligence services, has given rise to greater concerns about sustainability, because data centers consume huge amounts of electricity, which in turn contributes to large portions of carbon emissions. Globally, data centers are estimated to consume approximately 1% of the global electricity use and contributing to 0.3% of all global CO2 emissions . The trend toward increasing data center load density is driving energy consumption upwards, with energy used by data centers continuing to double every four years. The concern about the growing energy consumption and associated carbon emissions by data center operations, over the years, has alerted the global governments who have begun taking steps to regulate energy consumption.

Carbon neutral data center, or climate neutral data center, has become an important business opportunity globally. It calls upon new technologies and novel solutions to improve energy efficiency and reduce carbon emission across different climate conditions. The complexity of carbon-neutral data center necessitates a unified technical framework for operational excellence.

In this project, we propose to create a unified AI sustainability platform to visualize, optimise and automate data center operations and management toward a sustainable future. Our project is fundamentally built upon the Intelligent Digital Twin for Green Data Center (iDT4GDC) technology. Specifically, drawing upon the EU’s Climate Neutral Data Center (CNDC) Pact as a reference model, we aim to develop a scalable open-source platform, offered via a Platform as a Service (PaaS), together with a suite of specifically data-center use cases to optimize the five pillars (i.e., energy, carbon, water, circular economy, and governance) under the CNDC reference architecture. The novelty of our solution lies in three aspects: 1) integration with industry-grade digital twin and common legacy data centre information management systems software, ensuring easy integration across a wide range of existing deployments, 2) AI models for energy optimisation that are unique to data center use cases, and 3) automated energy efficiency-driven adaptation of code execution & management dashboard integration for easy adoption.

In this consortium, we have assembled a strong team of three technical and business partners, including technology providers, business partners and trial customers from four participating countries (Turkey and the United Kingdom) under the Eureka clusters. Technically, we aim to develop and execute a distributed system architecture to empower innovation across different continents. Our geographically distributed efforts are guided by our shared vision to develop a unified AI sustainability platform. On the business side, we have identified proof-of-concept partners in the United Kingdom and Turkey to conduct trials of our solution. They will become our pilot customers to showcase our technical solutions in different economic environments in terms of energy costs and green energy availability. It follows that our business viability of the open platform will be tested in different markets, potentially reaching out to the global market.